Valorisation of spent coffee grounds as a versatile feedstock for biopolymer production

The aim of this project is to develop a novel route for the valorisation of spent coffee grounds (SCG), through the production of polyhydroxyalkanoate (PHA) biopolymers by fermentation of extracted coffee oil recovered from the waste material. The main objectives are; To establish efficient methods for the extraction of coffee oil from spent coffee grounds, based on Soxhlet solvent extraction using a range of green solvents, benchmarked against the recovery achieved with hexane. The extracted coffee oil will be analysed to determine free fatty acid content and to determine the range of fatty acids present. To demonstrate the feasibility of producing PHA biopolymers from the extracted coffee oil in fermentations using Cupriavidus necator, both in shake flask and bioreactor experiments. Investigate a range of methods to improve availability of the carbon substrate (coffee oil), during the fermentation, including saponification and emulsification. The use of saponification as a method to convert the acylglycerides present within SCG oil to potassium salts of fatty acids and glycerol, for the purpose of generating substrates that readily dissolve in water will be investigated; thereby increasing substrate bioavailability to C. necator. The ability of a range of emulsifiers to create coffee oil in water emulsions will also be explored and the influence of the emulsifiers on the fermentation and microorganism quantified.